University of Cambridge and Yeltic Limited KTP 22_23 R4

To scale up the existing immersive learning platform focused on the skills for the future of work by incorporating new and evolving competencies and content.